City St George’s, University of London and Centre for Domestic Abuse and Violence Community Interest Company KTP 25_26 R2

To develop data science capabilities that enhance automation, scalability, and efficiency at NCDV, enabling improved support, faster response times, and better outcomes for victims of domestic abuse.